International and intercultural music-making with children and families in the West Midlands

This research explores intercultural music education work with Key Stage 2 and 3 pupils (8-13 years old) that connects with the musical heritage of participants families and communities. With a specific focus on music-making in Birmingham and Walsall in the West Midlands, the project will address the following questions:

Are intercultural experiences of international music for diverse groups of young people inclusive,responsive and non-essentialising?
Can ethnomusicological techniques and culturally-specific music-making inform the planning and delivery of intercultural music workshops for diverse groups of young people?
What are the routes to activate archives relevant to the cultural heritage of children in the West Midlands, and translate them into active musical experiences?

Ethnomusicological research, supported by my Master's training, has informed my practice as an educator-facilitator within community music projects, in which I have over ten years professional experience. Since 2015 I have been Creative Director for the Multicultural Music Making project (MMM) and have worked closely with more than 200 families in the Ladywood area of Birmingham and Caldmore in Walsall, where this research is focused. MMM is a music education programme, focused on international music traditions and contemporary world music, where young musicians creatively explore their own musical heritage, and that of their families and peers. It has been stated that music education curricula should be more open to multiculturalism' (Palmic, 2013: 60) and that music education may be a means by which ethnomusicology is made more relevant and is revolutionized (Campbell, 2003: 28). However, few music education projects collaborate with the families and communities of the participants involved, as with MMM.

This research will locate and map the diverse music-making that constitutes the local musicking (Finnegan 1989; Cannon 2018) of these areas. I will conduct interviews with practitioners, families (head) teachers and culture-bearers to explore knowledge and transmission routes for intercultural music making also reviewing available archives of children's music (Opie; Smithsonian). This will allow me to revisit my Master's thesis methodology - experiencing Ugandan recordings in British Library's sound archives via listening interviews and mapping exercises with Ugandan musicians.

During my fieldwork visits, I will document music-making sessions using audio-visual equipment and bespoke session logs, which I have used professionally in project evaluation. To better assess the implementation and impact of intercultural music sessions with young people and their families, I will develop these to create and trial a specific toolkit for evaluation of international/intercultural music-making.